Exploring the role of vascular perfusion in the development of deep tissue injury during transtibial prosthetic use

Project Description
This project will investigate the role of vascular perfusion in deep tissue injury development in transtibial prosthetic users via mathematical and computational methods. In particular, it aims to develop one-dimensional 1D models of the haemodynamics environment in the residual limb of transtibial amputees to study the velocity, pressure, and wall shear stress distribution modifications post-amputation and in comparison with the healthy vasculature. It further aims to develop three dimensional 3D models of the soft tissue deformation of the residual limb of transtibial amputees, incorporating the fluid pressure and taking into account external loads. The project will also investigate how the vascular system is able to remodel.